Predicting outcomes following traumatic brain injury (TBI) using deep learning

The project goal is to produce predictive models that support clinical decision-making in traumatic brain injury (TBI). Large amounts of information are routinely collected during TBI admissions, including neuroimaging and fluid biomarkers. This provides rich data, but it is unclear how to best combine them to predict clinical outcome. Prognosis is usually uncertain at hospital admission, despite the extensive early investigations. Many patients die or require invasive treatments such as neurosurgery. We will test whether early CT head imaging can be used to predict these outcomes, either when analysed in isolation or when combined in multi-modal analyses with routinely collected clinical data. Deep learning methods hold great promise as they support end-to-end learning of the mappings between complex multi-modal clinical data and clinical end-points. We will use convolutional neural networks to combine raw CT head imaging acquired early after injury with other multi-modal information. These will be used to predict specific outcomes - risk of death, the need for neurosurgery and the likelihood of long-term disability. We will first use training and test datasets from the CREACTIVE project. The long-term goal is to provide machine learning tools support clinical decision-making by providing individualised information about the likelihood of adverse outcomes given clinical appearances shortly after injury.